Development of a new therapy to heal diabetic foot ulcers

Diabetes globally is reaching pandemic proportions, and the 2.4m UK diabetic population has
a similar growth curve. A serious consequence of long term diabetes is that 10-25% of
sufferers develop a diabetic foot ulcer. These ulcers are hard to heal, sometimes lasting a year
or more. These open sores are an entry point for bacteria into the bloodstream and can cause
not only local infections in bone and tissues, but also infect the circulation itself.
Diabetes UK’s document “Putting Feet First”, recommends "offloading" the foot ulcer to
relieve as much pressure, shear and friction from the wound site as possible. Offloading is
achieved with plaster cast or a special boot called a Removable Cast Walker (RCW). The
offloading locks the ankle in a near right angle position and spreads the load evenly over the
sole of the foot, preventing pressure "hot spots". An unrecognised consequence of offloading
is that it reduces the three major lower limb blood pumps that return blood to the heart, up the
venous system.
Reduced venous return, especially in already compromised patients, leads to oedema and
slower wound healing.
Pulseboot® will effectively offload the diabetic foot ulcer, and, using a miniaturised pump &
bladder in the inner sole of the Pulseboot®, continue to pump blood back up the leg.
Pulseboot® has a rechargeable battery, and is designed to give 10 hours therapy per day, even
if the patient is unable to walk very far.
Plaster casts and RCWs are large clumsy boots. Pulseboot® looks like normal footwear to
remove the stigma of wearing a pair out in public, and also to improve patient stability whilst
walking.
Pulseboot® will heal ulcers faster, and thereby lessens the necessity to amputate limbs for
patients who are in danger of a life threatening infection.
We estimate that we can save around 11,000 limb amputations a year, thereby preventing
many people becoming disabled.